The role of extracellular matrix in cortical malformations of the developing human brain.

The human neocortex is responsible for higher cognitive functions unique to humans, such as advanced learning, memory and speech. Unfortunately, relatively little is known about the mechanisms driving its development and how its dysregulation is related to both common and rare neurodevelopmental disorders.

Cortical folding is a fundamental developmental process occurring prenatally. Theories of how the neocortex folds mainly focus on genetic or mechanical factors. Recent work of the Long lab suggests that both are important, and the extracellular matrix (ECM) provides a link between the two factors. Using human fetal explant cultures the lab has shown that the addition or removal of ECM components can induce and reverse folding of the cortical plate. Building on this previous work, we want to investigate the role of the ECM in malformations and injury in the developing human cortex.

To address this, the first step will be to perform proteomic analysis of the ECM present in the human fetal brain. Tissue samples required have already been collected and this work will be supported by collaboration with Prof. Patrizia Ferretti, Institute of Child Health, UCL. Using proteomics analysis, we will identify the ECM proteins present in human cortex development, specifically the ECM components that are related to critical periods of time when cortical malformations are thought to arise. Candidate ECM components will be selected based on their known function and expression patterns. Finally, we will investigate the role of these candidates ECM components in cortical development, injury and malformations using human fetal explant cultures.